Genetic Analysis of Corneal Endothelial Dystrophies

The innermost surface of the cornea consists of a single layer of tightly meshed cells whose job is to pump water out of the cornea, keeping it relatively dehydrated. If this layer fails, the cornea becomes swollen and opaque causing blindness. There are several rare inherited diseases in which this happens in early life, and one common condition called Fuch‘s endothelial corneal dystrophy (FECD), associated with aging, which is a major cause of corneal transplantation. I aim to find new cases of the rare conditions and work out how common they are in different populations; test theories proposed by others that severe early cases usually have hearing loss and that parents of cases themselves get the later onset FECD; collect DNA from patients, screen them for mutations in genes known to be involved and see whether certain types of mutation are associated with certain symptoms or with severity; look for new genes involved; and determine which genes are expressed in this highly specialised cell layer and what happens to gene expression when the disease starts. This may have implications for gene or other therapies, and arm us with knowledge of how to arrest or prevent this disease process.

Technical abstract
Loss of corneal clarity causes 2% of blind registrations in UK children and is primarily caused by rare Mendelian forms of corneal endothelial dystrophy. More common but genetically complex Fuchs endothelial corneal dystrophy (FECD) is a disease of older age, with a prevalence of 4% in those over 40 years of age, accounting for up to 20% of corneal transplants. This proposal aims to estimate the frequency of rare Mendelian corneal endothelial dystrophies, correlate genotypes with phenotypes, determine aetiological overlap with FECD and find new genes/mutations involved in these conditions. Frequency will be determined by commissioning a nationwide surveillance project. Endothelial status in SLC4A11 mutation carriers said to be at risk of developing FECD will be determined, and audiology testing will determine whether homozygotes develop hearing loss. An existing cohort of endothelial dystrophy cases and families will be expanded and screened for mutations in five genes implicated in these conditions. The remaining patients/families will be tested for linkage to new or existing loci then subjected to Next Generation sequencing to identify the genes involved. Transcriptome analysis will determine which of the genes at the uncharacterised loci are expressed in corneal endothelium and whether their expression is altered in FECD, highlighting new candidate genes for these conditions, thus enhancing our knowledge of the pathogenesis of the condition. This may have future implications for targeted gene therapy for FECD and other endothelial dystrophies.